Additive MAnufacturing Solution & Industrialisation for Next Generation InterMediate Case (AMASING IMC)

Develop efficient technologies to build large structures in a laser powder bed fusion machine. Identified technologies to be developed will make it possible to produce larger components at higher deposition rate.